"Russian By Heart, Eurasian By Soul": Civilizational Identity Constructions in Russian Politics

A longitudinal study of official discourse under the Putin regime using computational text analysis tools to analyse a large-scale corpus of policy documents and State Duma records